Listening to the Listeners: An Oral History of Talking Therapists

This project requires the CDP student to research, record, catalogue, and analyse twenty in-depth life story oral history
interviews with individuals who trained and worked as talking therapists from the 1960s, alongside interviews already in the
Sound Archive. Within this broad structure, the successful applicant will develop their own approach, guided by the
collaborative supervisory team.
While the supervisory relationship must be sufficiently fluid to shift as the student's project is fully articulated and develops
in response to their findings, we envisage a broad division of labour in which the British Library (BL) supervisors provide the
student with training and mentoring in oral history design, recruitment, and collection, while the University of Essex (UoE)
supervisors provide guidance on the historical context of 'talking therapies' in Britain, the historiographical significance of a
project of this kind, and other relevant theories and methods beyond oral history. Within this division of labour, the UoE
supervisors' expertise in oral history will ensure that we are able to complement the more specific training and mentorship
provided by the BL supervisors.
Essex is uniquely placed to support such a student. It has long-standing strengths in oral history in both the Sociology and
History departments. It has a Centre for Psychoanalysis and Psycho-social studies (PPS), which facilitated the 'Pioneers of
Child Psychotherapy' project and counts both practitioners and historians of psychoanalysis among its staff (e.g. ffytche;
Main). PPS and colleagues in Sociology (Roper; Bar-Haim) run a regular workshop on the History of Psychoanalysis which
the student would be invited to join and contribute papers to.
The research interests and specialist expertise of the supervisors mean that we are especially interested in supporting the
student to produce a history of talking therapies that addresses the following areas:
1. The role of early experience, social background, gender, sexuality, and ethnicity in shaping both practitioners' outlooks
and methods, and client access to these therapies;
2. Shifting attitudes to 'talking therapies' over the period covered by this study, including 'generational' differences between
practitioners and practitioners' perceptions of the social acceptability of talking therapy;
3. Shifting modalities of treatment, the role of professional associations and regulatory bodies and changing relationships
between practitioners and service providers;
Page 4 of 9 Date Saved: 11/03/2021 15:09:04
Date Printed: 11/03/2021 18:32:46
IPR and Ethical Information
Academic Beneficiaries
Describe who will benefit from the research [up to 4000 chars].
4. How practitioners shape their life narratives, whether they adopt ways of speaking that reflect specific training, and how
they participate in the oral history interview (e.g. seeking to challenge or control interviews) based on their expertise.
5. The significance of practitioners' own experiences as 'clients' during their training and any subsequent experiences of
analysis, how this shapes their practice, and how it affects their understanding of clients.
These areas of interest align with those set out in the theme call for HEI partners, but also reflect the UoE supervisors'
expertise in social and cultural history, the history of psychotherapy and psychoanalysis, methods of researching and
writing life histories, and subjectivity. In particular, we hope that encouraging the student to reflect on practitioners' own
experiences as clients will inspire an engagement with client perspectives, within the remit of this ambitious project, that
could seed future postdoctoral research on a complementary study of client experiences of talking therapies.